Classroom Access

Teaching students to write music (composition) is challenging because the structures to develop individual creativity are lacking, there is a shortage of high quality resources, and because teachers may have been taught poorly themselves. Music education has been slow to adopt digital learning methods, however, the 'classroom access' project by I Can Compose will harness the power of digital learning to address these problems. Developing skills through music education is important, because the creative industries contribute £100 billion to the UK economy annually. 'Classroom access' will bring a new and innovative way of learning to compose music to secondary school classrooms across the UK and further afield. Students can learn to compose music of their chosen style, at a pace that suits their learning, and at a level that is differentiated to their ability. Meanwhile, teachers have real-time oversight of their students' progress through a digital dashboard. Courses are uniquely designed so that each one is accompanied by a specially composed piece of music that illustrates the key learning points. This allows students to see how a piece of music is created step-by-step, understand the structure behind the process, and put their learning into practice by creating their own work.